Biomechanics of bone fracture fixation

Periprosthetic fractures occur during or following joint replacement. An incident of about 1-5% has been reported for example for total hip replacements (THRs). Management of these fractures are challenging due the presence of an existing implant, possibly cement mantle and poor bone quality. A concerning increase in the incidence of this condition has been predicted. Increasing number of joint replacement operations and lack of specific fracture plates for these fractures in the market reinforce further research and development in this area.
The overall aim of this project is to develop, optimize and test a new fracture plate for the management of periprosthetic fractures. The specific aims of this project are to design and develop a new fracture plate, carry out a series of detail finite element analysis of the periprosthetic fracture plate fixation and perform in vitro testing on the fracture plate.
This project is a joint collaboration between UCL Mechanical Engineering, a well-recognized consultant adult hip and knee reconstruction and trauma surgeon and a medical device company. It will require the student to spend at least a total of three months at the industrial partner site i.e. requiring national and international trips.